Development of Optical Astronomy Capacity in East Africa

This project will build capacity in Eastern Africa in optical astronomy through three related routes. First, we will deliver hands-on training in observational astronomy to undergraduate and postgraduate students. Second, we will carry out advanced site testing activities to identify a location for a future large permanent optical observatory in Kenya, and explore options for similar development in other East African countries. Finally, we will train local rural community members in meteorite search, recovery, and identification techniques using a network of meteor cameras that we have installed.

This project leverages previous UK investment in Kenya in this area, including the installation of a 40cm telescope at the Turkana Basin Institute (TBI) in Ileret in northern Kenya by the University of Edinburgh and the Kenya Optical Telescope Initiative (KOTI) in 2022, and the development of basic optical astronomy training courses as part of the Development in Africa with Radio Astronomy (DARA) programme. These projects have established a foothold for optical astronomy in Kenya; the work we propose here will expand this to neighbouring countries that were not part of previous projects (Tanzania, Uganda, and Rwanda), and extend capacity in Kenya to the next level. Basic optical astronomy training schools will be run at Ileret for 60 students from Tanzania, Uganda, and Rwanda, giving physics students hands-on experience with a professional telescope. We will introduce an advanced school, aimed at graduate students in astronomy, which will be held in Nairobi and focus on cutting edge data analysis techniques that can be applied to data accessed from major international optical facilities such as Integral Field Unit Spectrographs, that are available on the Very Large Telescope and the James Webb Space Telescope.

Areas of Kenya, and neighbouring countries, appear to be very promising for optical astronomy, being sparsely populated and arid regions, with some significant mountain peaks, located near the equator with access to both Northern and Southern skies. KOTI, DARA, and the University of Edinburgh have taken the first steps to establishing a permanent observatory in Kenya, by installing weather stations on promising peaks to investigate the local climatic conditions. In this project we will install additional sensors on the mountain sites and a seeing measurement device at Ileret to test the quality of the sky for optical observations, and train Kenyans in how to install, maintain and use them. This will build capacity to enable future testing of mountain sites within the country and beyond.

The flat dry plains around Lake Turkana are also excellent for the recovery of meteorites seen to fall, and we will train staff at TBI, and members of the local rural community, to identify and collect meteorites. This activity builds on the existing work of TBI in fossil hunting, through which they train and employ local people in skills that are directly applicable to finding meteorites. Hence, we will create additional jobs for the local community. UK meteorite experts will also advise Kenyan academics on the analysis of any recovered meteorites.

A final workshop in Tanzania will discuss possible sites for optical telescopes and meteor cameras in the neighbouring countries. The skills that have been transferred by this project will enable the East African team to develop this capability in the future. These skills are also applicable to other areas such as meteorology and materials science.